Fine-Scale Regulation of Notch Signalling Dynamics: in the Context of Vertebrate Segmentation Clock

During development, cells divide and take on different fates to make tissues that grow and become patterned to form body organs in a highly co-ordinated fashion. Loss of this co-ordination leads to birth defects and/or cancer. This co-ordination relies on highly sophisticated and tightly regulated communication between cells in the developing embryo. This communication is facilitated by molecular signalling pathways whereby cells send molecular signals to one another and respond accordingly. We will investigate this focussing on development of one organ; the segmented skeleton, a feature of all vertebrate species. One of the major signalling pathways that regulates cell division and directs cells to take on specific fates which ultimately leads to correct tissue formation throughout development is the Notch signalling pathway which we and others have shown is essential for segmentation. When the pathway is activated, a fragment of NOTCH protein, called "NICD" is released and switches on other target genes. Subsequently, NICD is destroyed. When this "off" switch is faulty the pathway is activated too strongly which causes numerous cancers. The details of how this "off" switch is controlled is not known. We aim to determine how the level of NICD is controlled, and how this co-ordinates skeletal development. This will be very informative to disease contexts where the "off "switch is faulty.

Technical abstract
Notch is a major pathway regulating development. Abberant Notch signalling leads to developmental defects, congenital abnormalities and cancer. Notch signalling is highly conserved and essential for embryonic development. When activated the Notch receptor is cleaved releasing the intracellular domain (NICD), which moves to the nucleus and regulates gene expression. NICD is highly labile and its turnover restricts Notch signalling. Despite the importance of NICD turnover in development/disease, the molecular details remain uncharacterised.
Notch is crucial for somitogenesis the periodicity of which is regulated by a molecular oscillator which drives oscillatory gene expression within the presomitic mesoderm (PSM) from which somites are derived. CDK-regulated NICD stability affects the clock period which in turn affects somite size.
The overall objective is to identify the molecular mechanism regulating Notch signalling strength and duration and the in vivo significance using somitogenesis as a paradigm.
Aims:
1)Investigate mechanisms regulating Notch signal duration in vitro. Use HEK293, ES, iPS cells, mass spectrometry and biochemistry to identify NICD interacting partners, NICD phosphorylation sites and kinases involved in phosphorylation-dependent proteosomal degradation of NICD.
2)Generate a quantitative model describing how Notch signal duration coordinates patterning during somitogenesis.
Use a reporter mouse to quantitate the effect of specific kinase inhibitors in perturbing NICD turnover in real time (e.g. amplitude, frequency of oscillations). Generate an inducible conditional mouse mutant in which the phosphosite regulating NICD degradation is rendered non-phosphorylatable. Determine how this affects i) NICD turnover ii) oscillatory dynamics.
3)Define the mechanisms through which Notch functions through global transcriptomic/proteomic analyses of the Notch programme in ES or iPS-derived PSM/ NMPs. Functionally test selected hits.

Potential impact
Having as a mission an aim to identify the molecular mechanisms of cross talk whereby signalling pathways regulate one another to build tissues in the developing embryo we have made fundamental discoveries in biological research which impact on other researchers and the public, by many means. The core of my program is basic science but I am committed to the translation of basic research into therapeutic benefits: an approach that is central to the strategic vision of the MRC.

The Nation's health: It is my intention that in the long term, the nation's health benefits from our research. Our basic research in this particular proposal is investigating the molecular mechanism by which to regulate signal duration of one of the major and highly conserved signalling pathways that regulates body plan formation in the developing vertebrate embryo, namely the Notch pathway. The pathway is essential for embryogenesis, coordinating cell proliferation, cell metabolism/tissue growth and cell fate/patterning in a plethora of different tissue contexts. This co-ordination of Notch activities also has important implications for health and disease since its failure can lead to loss of homeostasis, congenital abnormalities and cancer. Upon ligand activation, Notch receptors are cleaved releasing the intracellular domain (NICD) which translocates to the nucleus to regulate target gene expression. NICD is rapidly degraded. All canonical Notch activity relies on regulation of NICD half-life. Moreover, aberrant NICD turnover contributes to many cancers and diseases. Tight control of NICD levels/duration is crucial. However, the molecular events underpinning this regulation are not understood. Thus our work to determine precisely how to regulate this pathway will potentially have impact in all areas of medical research in which changes in gene expression downstream of this signalling pathway causes pathologies, both in the academic and pharmaceutical sector in the next few months, years or decades.

Life Sciences Research, including developmental biology, immunology, cancer biology, and neuroscience is likely to be impacted our research as Notch plays a key in all these areas. Our discovery that CDKs which regulate cell cycle progression are involved in this regulatory mechanism highlights for the first time a potential interplay between the cell cycle and regulation of Notch signalling which is a fundamentally important advance. Notch has previously been reported to regulate certain cell cycle checkpoint genes and acts as a stem cell gate keeper and lineage specifier in different contexts. Thus, together with our data this implies regulatory interdependence between Cell cycle regulated CDK activity, NICD stability/signal duration and Notch regulation of Cell cycle check point regulators. Data we generate from exploring these reciprocal links will be hugely impactful to the cancer field in particular as well as developmental biology, immunology, and neuroscience. Researchers in these fields will gain from new data, scientific knowledge, methodologies, tools and ideas generated by this research.

The local Dundee community will benefit from our public engagement activities. I engage annually with the Royal Society of Edinburgh Master classes to S1 and S2 high school children on Saturday mornings with the aim of introducing them to a career in science, and to encourage them to consider going to higher education and university (which most had not). I take part in the University Open Doors Day, which informs the local community on what their taxes are being spent, and allows them to ask questions about current research. The students and postdocs will gain a broad training in project development, experimental design, effective collaborations, communication with piers and the wider scientific community, and "non-bench" training in skills such as public speaking and public engagement.